Social Care Tracker - Proof of Concept

This project involves developing and proving a social care tracker that can be used by providers to better report performance to commissioners and NHS stakeholders.

It improves the quality of data available for local, regional and national responses to the pandemic and addresses the problem providers face producing bespoke reports for commissioners.

The project aims to deliver the following:
* a library of standard indicators developed collaboratively between providers and commissioners - focus is on lead indicators to better tackle challenges from the pandemic and to drive performance improvement aligned to NHS outcome frameworks.
* automated indicator value generation with provider only and commissioner, regional and national access for secure and confidential reporting.
* feeds from vendor systems - standard and configured - for more accurate indicator reporting.
* role based access to indicators via a modern user interface with standard tiles, charts and statistical process control visualisations.

This project also aims to establish a broad community of early adopters & stakeholders:
* Provider Governance, Operations and Reporting teams - supporting their needs for better tools to manage, control, report and improve performance during and after the pandemic.
* Commissioners and funders - promoting efforts to standardise reporting for domiciliary and care homes focusing on lead indicators to complement NHS outcome indicators.
* NHS England and Digital NHS - ensuring alignment with national initiatives, frameworks and tools.
* Vendors -- who have an interest in supporting users to get the most out of their application investments including better and automated reporting for commissioners.

EFFECTS OF EXTENSION FOR IMPACT FUNDING
* Development of the sales proposition to speed-up adoption rates.
* Development of the platform for commercial release 1st April 2021.
* Increased numbers of trial participants and early adopters to prove and validate the platform.
* New features to support survey indicators that address issues researchers face securing consent.